VEGF-A mediated retinal neuroprotection: mechanistic studies and implications for the clinical use of VEGF antagonists

Neurovascular retinal diseases, such as AMD, diabetic retinopathy and glaucoma are the leading causes of severe vision loss and blindness in the developed world. A major advance in the treatment of the blood vessel complications in these diseases is the use of agents which block the function of a protein termed Vascular Endothelial Growth Factor (VEGF). We have been directly involved in the development of treatments which block VEGF function in eye disease. However, we and others have also shown that VEGF may be important in the health and function of neurons, including those of the retina and brain. In fact, VEGF is being developed as a treatment to promote survival of neurons in patients with motor neuron disease. Could long-term blocking of the blood vessel defects in the retina with VEGF antagonists inadvertently harm the neurons, which ultimately are responsible for vision? We propose studies to better understand the potential risks and to determine details about the mechanisms by which VEGF promotes neuron survival.

Technical abstract
Therapeutic manipulation of vascular growth has become a major focus in the treatment of human disease, and a key target in this arena is Vascular Endothelial Growth Factor (VEGF-A). However, data continue to suggest that VEGF-A has neuro-developmental, neurotrophic and neuroprotective roles and that it may exert these effects directly on neuronal cell types, independently of its vascular actions. We have previously established roles for VEGF-A in motor neuron migration, and most recently, in the protection of retinal neurons from acute ischaemia-triggered apoptosis. We hypothesise that VEGF-A is an endogenous neuroprotectant in the retina which has an important role in retinal neuron survival/function in neurovascular disease. A better understanding of VEGF-A?s role in retinal neuroprotection is urgently needed, given the increase in use of VEGF antagonists in ischaemic retinal disease, such as diabetic retinopathy. The objectives of this proposal are to determine if VEGF-A has a role in protecting neurons in animal models of more chronic retinal disease, such as diabetic retinopathy and glaucoma, and to use an in vitro system to dissect the signalling pathways critical for VEGF-mediated neuroprotection in retinal ganglion cells. It is anticipated that the results of this project will give us greater mechanistic understanding of VEGF-A based neuroprotection, and determine whether there are risks that need to be better assessed and understood as we develop novel treatments for retinal disease. Longer term, insight into the molecular mechanisms underlying VEGF-A activity may offer an opportunity to develop novel neuroprotectants and more sophisticated treatments that attenuate the pathological vessel growth, oedema, inflammation, and haemorrhage associated with VEGF-A in neovascular disease, but do not compromise its neuroprotective properties.